Discovering the Required Architecture for Effective Scaling for an App Improving Equality Within Family and Caring Scenarios

There is a significant administrative burden of dealing with school and after school club communications which are frequent and often short notice requiring daily check-ins. Our user research indicates this is a widespread problem; parents find it both time consuming and stressful as they don't want their child(ren) to miss out, such as unable to participate in swimming, missing a trip or the embarrassment of turning up in uniform on a non-uniform day. Further, in a survey we undertook of c.65 mums, only 7% reported that their partner helped with managing school and club communications demonstrating this mental load generally falls on the female carer and is a contributing factor to inequality in the home.

We are therefore developing an app to make families' lives easier by automatically transcribing dates and information sent by schools and clubs through various digital and analogue communications. For events and deadlines, we are automatically adding these to the appropriate family member's diary, based on their availability and preferences rather than relying on the LLM to choose based solely on its training. General information is also summarised with our algorithms learning the personal preferences of each user through user engagement and feedback.

In an existing project, we have already received very promising user research and AI algorithm trials. This project therefore focuses on:

* The requirements and potential architectural designs for rapid scaling;
* Seamless integration with organisational tools commonly used by families;
* Feasibility research for inclusion of meal planning, further reducing the mental load;
* Gain a better understanding of any new requirements for a newly identified user group: adults with learning disabilities and their carers and how this will impact the modular design of our app.

To access potential users with learning disabilities and their carers/families, we will be working with the Minstead Trust, a charity that provides a range of different services to support people with learning disabilities to be able to live the life they choose.
The key innovation in our proposed app is that we are moving the administrative burden and mental load of family management to our AI, _Kiki_, ultimately improving equality within the home.